Two-scale topology optimization of metamaterials and cellular structures assisted by machine learning methods

To address the demand for enhancing performance of engineering components and structures within industries while concurrently emphasizing cost reduction, materials with advanced properties are necessitated. In this context, metamaterials have recently emerged as highly prospective candidates to meet this duty. In general, metamaterials are artificially engineered materials constructed from orderly arranged microstructures which are designed in a structural manner with specific objectives. By this way of production, the materials can possess exotic and extraordinary mechanical properties such as negative Poisson's ratio, negative thermal expansion, and high damping. In addition, the development of additive manufacturing (AM) allows engineers to fabricate entities with intricate geometries and multiple material phases, providing more space for the design of metamaterials with exceptionally advanced properties. The synergy of these advantages of this type of material and the expansion of AM techniques, as a result, makes multiscale topology optimization of metamaterials become a field of great interest.